User requirements gathering and new product design prior to manufacturing scale up of the AeroSolar process

The boundaries of material science are constantly being pushed to deliver better performing surface coatings that are, for example, lighter, more efficient and have novel characteristics. Such surface coatings typically have a complex, often crystalline structure laid down on a backing substrate through one of many routes. Unfortunately they are often far from perfect after this initial deposition phase and as a result they don't always deliver their full potential.

AeroSolar's process uses a relatively low-temperature loaded aerosol surface treatment to correct these defects. In doing so the individual crystals grow and thus reduces the number of grain boundaries present, eliminating defects in the process. The result of bigger crystals - higher performance levels and less opportunities for "spoiling" of the material through processes like water ingress and consequently the process delivers not only high performance but also longer life.

This project will allow AeroSolar to continue its product development, started in the laboratory at Queen Mary University London with a very small scale prototype, whilst engaging with potential solar cell manufacturing clients with the aim of delivering an understanding of what a final "production version" of our processing equipment would look like, its costs and the client "must-haves".

It will also help us make an investment case to take the business forward in order to address this international market.